Multilingual Content Reuse in Social Media and Misinformation Websites

Abstract

Misinformation poses a serious threat to society through its power to mislead the public across domains such as politics, the environment and health. The quick generation and spread of misinformation online makes it extremely difficult to tackle this problem through manual verification alone. The use of natural language processing techniques and machine learning models can therefore facilitate the identification of pieces of misinformation and the detection of misinformation networks.

Existing research in this field includes areas such as fake news and rumour detection through analysis of the features of the users, content and context of a potential piece of misinformation. This project aims to investigate the spread of misinformation through the angle of content reuse, where the same story is reused across websites or social media with minor modifications. This content reuse shall be examined across languages and through additional features such as images.

Whilst misinformation is defined as false information spread regardless of intention to deceive, disinformation is deliberately misleading. Both these aspects will be explored through this project.

Research Objectives
Our first objective is to identify patterns and features of content reuse through methods such as semantic text similarity and plagiarism detection. We will use data from misinformation websites and social media, which have been identified as pieces of content reuse. This will also be applied to a multilingual setting by looking at pieces of content that are reused across other languages by applying techniques such as zero or few shot learning.

Based on the discovered language patterns and features of content reuse, we aim to create machine learning classifiers and enhance deep learning models with this information in order to identify new pieces of content reuse. We will also explore how these models perform on changing patterns of misinformation and evolving stories over time.

Finally, we will investigate other contextual features, such as out-of-context and manipulated images or interlinking of misinformation networks as an indicator of content reuse. For example, in the case of out-of-context images, we can analyse similarities between image and text within a given article or social media post, as well as the similarities across a series of articles or posts across time. We can then combine language features with visual features in order to create multimodal classifiers for content reuse.

Research Questions

What are the best models and most important features for detecting content reuse?
Are models capable of identifying content reuse where the story continues to evolve or has been more drastically modified?
How does the language of disinformation vary across different languages and can models generalise over them?
Is it possible to adapt models to deal with changing styles of language and new patterns of disinformation?
What other information, such as contextual features (interlinking of websites) or images, used alongside language would be beneficial to detecting content reuse?